AN INTELLIGENT SYSTEM FOR PERFORMANCE MONITORING OF COVER-ZONE CONCRETE

The premature deterioration of concrete structures is a world-wide problem. In most developed countries, including the UK, around 50% of the construction budget is devoted to repair and maintenance of structures with over 30% of this expenditure on concrete structures. In addition, our infrastructure has now reached an age where capital costs have decreased, but inspection and maintenance costs have grown, constituting a major part of the recurrent costs of the infrastructure. Traffic delay costs due to inspection and maintenance programmes are already estimated to be between 15%-40% of the construction costs . Demands for enhanced performance create a pressing need to be able to determine, with an acceptable degree of confidence, the anticipated service life of concrete structures. Monitoring deterioration would provide an early warning of incipient problems enabling the planning and scheduling of maintenance programmes, hence minimising traffic delays resulting from road/lane closures. The development of integrated monitoring systems for new reinforced concrete structures could also reduce costs by allowing a more rational approach to the assessment of repair options; and, co-ordination and scheduling of inspection and maintenance programmes. It is now recognised that integrated monitoring systems and procedures have an important role to play.in the total management of structures, which involves both whole-life economics and life-cycle calculations, When data from monitoring systems are used with improved service-life prediction models additional savings in life cycle costs could result. Recent reports from both CIRIA (2008) and EPSRC (2009) highlight the need for the development of sensor technology for 'intelligent' montoring of structural health.Since it is the concrete cover-zone (covercrete) which protects the steel from the external environment, the ability to continuously monitor the covercrete would allow a more informed assessment of the current and future performance of reinforced concrete structures. In-situ monitoring of cover-zone concrete - in real time - could thus assist in making realistic predictions as to the in-service performance of the structure; likely deterioration rates for a particular exposure condition, compliance with the specified design life and as an early warning indicator of incipient problems. Set against this background, this proposal exploits previously funded studies to deliver an intelligent, durability monitoring system thereby addressing a pressing need in the total management of concrete structures. The development of sensors and associated monitoring systems to assess covercrete performance would thus form an important component in the inspection, assessment, maintenance and management of structures.This follow on funding proposal addresses this subject. A patent application has recently been filed detailing a multi-electrode electrical conductivity and temperature array and rebar attachment facility (Patent No. 0918449.0). The array gives a detailed picture of the spatial distribution cover-zone properties and their variation with time i.e. it allows an integrated assessment of the cover-zone response to the external environment. The thrust of the proposal will be further technical development of the testing methodology and monitoring technology so as to provide a 'market-ready' product for intelligent monitoring of concrete structures.

Potential impact
The deterioration of concrete structures is a world-wide problem. With focus now being directed towards the total management of structures through the development of sensor technology, and actively promoted within the DTI commissioned CIRIA report (2008) and also within the EPSRC Report 'Review of UK Academic Research in Ground and Structural Engineering' (2009), the developments within this proposal address this subject. The work will not only represent a novel testing methodology but will also contribute to a change in the overall philosophy in the management of structures. Intelligent monitoring systems form an integral part of the overall management of structures allowing timely maintenance interventions so more serious problems can be avoided thereby reducing life-cycle costs. Since the sensor system is monitoring water and ionic movement at discrete points within the cover zone, the key technical strength of this development is that it will alert the end-user of incipient problems i.e. before corrosion starts to occur. This will then allow a range of simpler repair options to be considered. Ultimately, Government bodies, private industry and the public all benefit from such an approach. In summary, this Follow-on-Funding project aims to develop a sensor and interrogation system for installation in concrete structures; demonstrate their performance in continued field trials; conduct market research on the UK and international markets, and develop a business plan to enable commercial exploitation of the technology. Implicit within the Follow-on-Funding agenda is a direct impact of the proposed work and, to this end, the technical developments of the sensor and remote monitoring system will bring the system closer to market. It is crucial to demonstrate to potential licensees that the system provides informative data in an easily accessible format, is robust, provides detailed information on the cover-zone which is critical in the assessment of the current and future performance of the structure i.e. monitors those properties of concrete that are directly related to performance and, from a practical aspect, can be easily installed. An added attaction of the system is the ability to interrogate remotely, from the office environment; by obtaining data on a regular basis, a detailed picture of the performance of the structure to be developed. The technical work packages within this proposal will deliver these components thereby making successful commercialization possible. To provide added value to the system, over the duration of the project we will consider broadening the patent claims; for example, we already envisage that the system could be used for in-situ monitoring of setting and hardening (hence strength development) of concrete. This is of particular importance considering the increasing use of chemical admixtures by the construction industry (e.g. retarders, accelerators, plasticisers) and wide range of cements now available within Eurocode EN197, which defines a total of 27 products in the family of common cements.